Smart Hydration - Customer Trial

Dehydration is a key risk factor which exacerbates a broad range of health issues affecting the elderly, from UTIs to Diabetes and Dementia.

Smart Hydration is a whole system, data driven solution delivering wellness, healthspan and longevity for care home residents through improved hydration. Using wi-fi enabled smart devices we will connect care home residents, carers, and managers with accurate, real time data on hydration.

_"If you get hydration right, it is absolutely life-changing"_

**_Dr Lisa Wilson_**

**_Author of Hydration & Older People in the UK for the Parliamentary Hydration Forum_**

By the end of the project we intend to have:

* data proving the efficacy of the product in reducing ill health in a care home environment;
* data proving the efficacy of the product in driving efficiencies in the delivery of care
* clear user feedback to inform any changes to product design or user interface; and
* clear user feedback on any additional functionalities which should be developed.